The molecular and immunological mechanisms regulating human cytomegalovirus latency, reactivation and pathogenesis.

Human cytomegalovirus (HCMV) infection is a major cause of disease in infants infected in utero and also in immunosuppressed solid organ and bone marrow transplant patients. The cost associated with treating HCMV disease has placed this virus as one of the highest priorities for vaccine development. A defining feature of HCMV is that while healthy people initially infected with the virus recover quickly, the virus is never cleared from the body, instead it establishes a lifelong latent infection capable of reactivating in the future. Over 60% of the world population is currently infected with HCMV and, therefore, carrying the virus. Consequently there is a high risk of primary infection, reinfection and reactivation of latent HCMV in vulnerable patient groups. Reactivation is particularly problematic in the organ transplant setting where the immune-suppression required to stop organ rejection can allow the virus replicate and cause disease due to loss of immune control. While there are a number of current drug therapies which target HCMV lytic virus replication, patients often develop drug resistance and 20-35% of all transplant patients are still at risk of multi-organ disease with significant morbidity and mortality. With over 100,000 solid organ transplants performed each year this represents a substantial burden on an already stretched NHS transplant programme.
Our long-term goal is that understanding the viral and immunological mechanisms that control the various stages of the virus lifecycle (latency, reactivation and lytic replication) have the potential to advance our understanding of how the virus can survive in the host and what a good immune response against HCMV looks like. This knowledge could help the design of better targeted treatments of HCMV which will have significant medical benefit to patients in addition to financial benefits to the NHS in a variety of clinical settings.

Technical abstract
Primary infection of the immunocompetent by Human Cytomegalovirus (HCMV) is usually asymptomatic but results in a lifelong persistent infection. Persistence is via an ability to establish latent infections, evade sterilising immunity and, critically, reactivate even in the face of a mature immune response - the ensuing replication drives HCMV transmission which likely contributes to the high seroprevalence of HCMV infection. Clinically, infection or reactivation of latent HCMV in individuals with compromised or immature immune systems represents a major cause of morbidity.
Current anti-virals target replicating virus and thus are ineffective against the latent infection - the major barrier to the elimination of any persistent infection. To address this problem understanding the fundamental host and viral mechanisms governing latency and reactivation as well as key immune response important for control is essential - areas that we have made a substantial and sustained contribution to.
This current programme grant proposal has three major themes (i) Mechanistic understanding of host cell functions that are important for the ability of the virus to establish lifelong latency and to reactivate from latency, with an emphasis on how a virus encoded protein manipulates these pathways supporting viral persistence in the host. (ii) Detailed understanding of the complexity of the immune response directed against HCMV with an emphasis on defining the immune responses critical for control of HCMV in vivo and, consequently, the mechanistic basis for the control observed and why these immune responses fail to control in certain patient populations. (iii) testing of the hypothesis that reactivating HCMV rapidly deploys specific immune evasion genes to evade key elements of the immune response to allow and enhance reactivation. Thus, using the virus itself as a beacon to illuminate key aspects of the immune response important for control.